User Innovation

Ideas in Transit is a five-year project that applies User Innovation to the transport challenges faced by individuals and society. It is a unique collaboration between Government, Commercial and Academic thought leaders and their networks. It will influence intelligent transport decisions at policy, social, personal and commercial levels.